Cross-disciplinary research for Discovery Science

The Grantham Institute will convene a panel to allocate the NERC Cross-disciplinary research for Discovery Science funding to one or more activities via an internal, competitive funding call. The supported activities will be chosen based on their novelty and extent of cross-disciplinary collaboration, and their potential impact.